Far-from-equilibrium quantum simulators

The idea of quantum simulation is that a highly controllable quantum system can be used to simulate another quantum system better than any classical computer. Ultracold atomic gases are excellent quantum simulators and, due to their experimentally resolvable characteristic timescales, are particularly suitable for studies of non-equilibrium many-body quantum dynamics. In this project we will particularly focus on many-body phenomena in two dimensions (2D), with questions of interest ranging from critical behaviour near a phase transition to turbulence in driven systems and the dynamics of spontaneous formation of quantum droplets.